Sidewinder

The Sidewinder project develops a component targeted for quantum technology systems integrators looking for a component to replace multiple lasers and control equipment, which can be included in a system with a minimum of complication. It will result in a component that outputs dual frequencies with narrow linewidth, intrinsically stable in respect to each other, for control of atomic states, e.g. cooling & repump, without additional sources. The electronics control system will be capable of driving all aspects the novel laser and in addition will be useful for a range of laser laboratory quantum technology experiments. The component will be fundamentally simple to integrate and operate by a non-academic user.